Innovation voucher - Round 7

As a growing company we are concerned that our current information security controls and process’s may not be robust enough to protect our business and our customers from todays cyber attacks. As such we acknowledge that we require specialist assistance and believe that the Cyber
Security Innovation voucher would really help us resource external assistance. We appreciate that cyber security is an ongoing challenge but strongly believe that if our application is successful the external consultancy could change the way our business operates for the foreseeable future.